Tests of the dark sector with gravitational waves

The recent discovery of gravitational waves from binary black holes and neutron stars has open up new possibilities to solve some of the greatest mysteries of the universe: the nature dark energy, dark matter, and gravity at the highest scales.

The project's research involves both theoretical and computational development aimed at developing tests of the dark sector, DM & DE, using gravitational waves, focusing on the science of the Einstein Telescope (ET). In particular, the project will develop tests of the dark sector in these theories - namely dark matter and dark energy - using gravitational waves. It will use and develop analytical techniques, as well as numerical methods, combined with suitable computational tools, to 1) test dark matter candidates, such as primordial black holes, ultralight scalars or vector fields, as well as possible dark matter particles accreting on compact objects; 2) test the nature of dark energy and possible modifications of GR at cosmological distances, using gravitational wave observations.

It is expected that the student will join the ET collaboration as a member of the Swansea Research Unit, as well as the Swansea-Liverpool node of the European Consortium for Astroparticle Theory (EuCAPT).